Project Next Generation Drive Unit

The Next Generation Drive Unit project is developing and demonstrating an ambitious new manufacturing model, leveraging Industry 4.0 technologies for the vertical integration of modular robotic manufacturing, to reduce capital investment while providing flexibility and effectiveness. The project will deliver the blueprint for the robomanufacturing concept for Arrival's Electric Drive Unit, in modular integration with the vans assembly microfactory, and will demonstrate the viability of both concept and business case with a full scale operational unit.

The consortium is formed of four UK-based partners with expertise spanning multiple disciplines: Arrival (Lead partner), Romax Technology, Versustek and the University of Bradford.